Practical tools for robust and efficient machine learning

Estimates of the uncertainty in the predictions made by a model are hugely important for a wide range of applications of machine learning. This project will focus on the uncertainty quantification provided by Bayesian methods, with a specific focus on Gaussian processes and deep Gaussian processes. The project will study the the important trade-off between efficiency and robustness of variational inference methods, and propose novel
methods in this space. This will be approached using a new set of tools originating from probability theory, called Stein discrepancies